An innovative platform that uses bespoke algorithms to accurately match candidates to jobs, rewarding them and the referrer, and saving employers up to 66% per hire.

Know Someone, an innovative UK SME in recruitment technology founded in 2022 by Geoff Shepherd, Jamie Durham, and Alexander Isherwood, strives to remodel the recruitment landscape, making it more efficient and equitable for both employers and job seekers.

Currently, the UK recruitment industry is besieged by inefficiencies, losing nearly £9 billion annually, with a large number of candidates experiencing unsatisfactory recruitment journeys, and many employers unable to fill vital positions. The impersonal and outdated systems in place fail to establish meaningful connections between employers and job seekers, leading to wasted time and missed opportunities. The present scenario demands a solution that not only enhances the recruitment process but also ensures a fair distribution of fees among all participants involved.

Stepping into this significant gap, Know Someone is pioneering a crowd-leveraged job search platform. Leveraging cutting-edge algorithms for trust, matching, and fee distribution, the platform encourages respectful usage while ensuring precise candidate-job matches and equitable fee allocation. This innovative approach promises to unlock diverse talent pools, thereby aiding businesses in attracting and retaining the best talent, fostering business growth in a highly competitive global environment.

Our platform aligns robustly with the first and fourth pillars of the UK Innovation Strategy, optimising business operations directly. Emphasising employee referral programs, which have shown to potentially double retention rates compared to traditional job boards, it empowers companies to save up to 66% through efficient referral systems, accessing high-quality talent while rewarding successful referrals generously.

By enhancing the efficiency and humanity of the recruitment process, Know Someone is not just a business but a movement towards a more connected, satisfied, and productive workforce.